University of Sheffield and Warwick International Group Limited

To fully optimize plant processing capability and capacity leveraging modelling and simulations and state-of-the-art scientific methodologies to enable efficient development and delivery of TAED into its growing market and develop in-house expertise.